Resilience Fund: Strand 2 to support Health and Lifesciences II Project -103944

Traumatic injuries are a major unmet clinical need and the leading cause of death and disability among young people around the world. Trauma treatment and management is very complex, costly and resource-intense. It is a fast-moving environment where clinicians constantly seek the best treatment to manage and stabilise very sick patients. In these patients, blood loss causes usual levels of clotting factors to be deranged leading to coagulopathy. This defective clotting processes results in continued uncontrolled bleeding which has a high risk of mortality. This collaborative research project -- with Highland Biosciences Limited (HBL), the NIHR London In-Vitro Diagnostic Co-operative (LIVDC), Imperial College Healthcare NHS Trust, University of Sussex and University Hospitals Sussex NHS Foundation Trust - will develop new biosensor product technology. The new device will guide the selection of the best treatment and management regime for trauma patients by bringing results of a patient's clotting status to the patient's bedside within a few minutes and reduce the need for and number of blood transfusions in all but the most severely affected patients.